Identification of sub-clinical ketosis in diary herds

Ketosis affects 3-4% of the diary cattle in the UK and costs the UK dairy industry over £100 million a year. We are developing a simple piece of software, which will be available to the farmer and the veterinarian, over the internet, which will help to predict this disease early, allowing the farmer to intervene early and prevent the costly development of Ketosis.